On-site measurement of worker exposure to respirable construction dust

Using AI to enable quick and inexpensive measurement of worker exposure to respirable crystalline silica dust, a major construction sector occupational health challenge.